STAR - a Sky Transport Autonomous Robot

"The STAR project proposes a heavy lift transportation aerial drone for high value timely delivery services specifically aimed at countries with poor transportation infrastructure or comprising multi island archipelagos. It therefore has the potential for a massive UK export opportunity but can also contribute to certain situations in the UK.
Technical innovations include a new type of electric motor that out performs exisiting 3 phase brushless DC motors and a new approach to beyond visual line of sight autonomous and semi-autonomous flight that will boost safety and help deliver CAA certification.
This feasibility project will aim to determine if the overall solution can meet the identified needs of three real life situations where such a drone would be welcome aiming for the the commercialization of transport services in the UK (isle to mainland rapid delivery transport), Zimbabwe (in support of tourism) and Nigeria (in support of the postal service)."